Building a Monetisable Platform for Digital Gigs

Our project vision is to create a viable alternative to physical gigs allowing artists to monetise their performances when travel is restricted.

The issue currently highlighted by the Coronavirus lockdown, is that artists are struggling to earn cash due to gigs, festivals and tours being cancelled, with no certainty on when they will return. In order to solve this, we are building on the existing livestreaming technology provided in our 500 UK studios to allow artists to gig remotely through our own digital gig platform.

We will provide the instruments, hardware, private livestreaming solution, ticketing platform and two-way interaction between artist and fan to best recreate the physical gig experience in a digital environment. We are developing this solution so it will work both in our studios and at customers homes, should another lockdown be required.

Through this solution we hope to achieve the following:

* Boosting the economy - providing alternative revenue streams for artists and venues when movement is restricted.
* Democratising live shows - providing fans located in places where artists can't travel with access to private gigs with their favourite performers.
* Going green - helping reduce carbon emissions as digital gigs have no travel requirements.

There is no existing platform that accurately recreates the physical gig experience by providing instruments, tickets, private shows and two-way interaction between artist and fan that consumers crave. We aim to provide a solution that will tackle this in a way that allows artists to find alternative revenue streams and provide consumers with the intimate experiences they crave.

The idea is not to replace live shows but provide an alternative when a physical gig is not possible due to conditions such as pandemic, challenging geographical locations, complex political situations or other reasons that might restrict an artist or fans from travelling. Our view is that digital gigs will significantly increase the overall market size for all gig types by increasing accessibility.